Enhancing research capacity at the Geological Survey of Estonia to accelerate the country's transition to green energy (EGT-TWINN)

The proposed HORIZON-WIDERA-2021-ACCESS-03 Twinning project aims to enhance research and technical capacity at the Geological Survey of Estonia (EGT) to accelerate Estonia transition’s to green energy. The capacity building will be mainly focussed on developing state-of-the-art geological, geochemical and geophysical survey skills, data management workflows, and subsurface modelling capability for exploration and geological resource assessment of European critical raw materials and geothermal energy as a future potential green energy source for Estonia. The EGT geological capacity enhancement will be implemented via range of joint activities such as scientific conferences and exchanges as well as through delivery of specialised training programmes provided by three leading geological surveys in Europe – the Geological Survey of Finland (GTK), the British Geological Survey (UKRI/BGS) and the Geological Survey of Denmark (GEUS). The project will contribute to the development of multidisciplinary research and innovation in geological studies in Estonia and enables EGT to enhance the scientific excellence of its personnel and to collaborate with experts from leading international research institutions. One of the project priorities is to support early-career researchers at EGT who will gain state-of-the-art experience in the geology fields crucial to Estonia.